Dental Bone-Implant Interface

"This is a PhD research project in biological engineering and ims at developing a framework which can be used to characterize the bone-implant interface. Key tasks involve
i. Performing a meta-analysis of existing methods to investigate bone-implant interfaces. Engage with clinicians and patients to develop an understanding of unmet clinical need in implantology
ii. Developing an experimental setup that allows combining suitable analyses techniques, e.g. acoustic emission, a portal driller for implantations under laboratory conditions, and a mechanical test setup based on the results of (i). The framework will be used to perform and analyse implantations under laboratory conditions with different surface specifications using existing implants or dummies and different surfaces to investigate, e.g., friction in the interface, damage of the surrounding bone, or chip shape.
iii. Develop a simulation framework (FEM) to complement and extend (ii) towards personalised implantations.
iv. Integrate experimental and simulation framework with for personalised treatment planning.
Impact: If successful, this project will have direct, positive impact on future oral implant designs and treatment strategies. "